Enhancing heat tolerance in wheat from wheat wild relatives to improve food security

Objectives Years 1 and 2. Physiological analysis.
Screening of 200 homozygous Triticum wheat wild-relative introgression lines produced at the WRC for photosynthetic heat tolerant traits in collaboration with Professor Erik Murchie and the WRC. Techniques include (but not limited to) high throughput Fluorcam screening of chlorophyll fluorescence to detect heat tolerance. Infra-red gas analysis (Li-Cor-6800) photosynthetic measurements, and hyperspectral analysis in the WRC glasshouses and growth rooms.

Objectives Years 3 and 4. Molecular characterisation and pre-breeding of lines of interest.
Lines of interest can be characterised in more detail for photosynthetic heat tolerance and developed through a pre-breeding programme to target genes of interest by producing smaller introgressions without deleterious genes using techniques such as wide-crossing, KASP marker genotyping and molecular cytogenetic analysis (GISH) with the aim to produce new wheat varieties which can withstand climate change."